Medical Technologies Innovation and Knowledge Centre Phase 2 Regenerative Devices

Regenerative devices (scaffolds, biomaterials and interventions) which can repair and regenerate tissues using the patients` own cells, can be translated into successful clinical products and deliver patient benefit at much lower cost and risk and in shorter timescales then other regenerative therapies such as culture expanded cell therapies or molecular (drug) therapies. It is estimated that the global market for regenerative devices will grow to £50bn by 2020 and this offers a real opportunity to grow a £1bn per year industry in the UK in this field.
The UK has genuine research strengths in the areas of biomaterials and tissue engineering, musculoskeletal mechanics (prioritised by EPSRC) and regenerative medicine. Regenerative medicine is one of the eight great technologies prioritised across the Research Councils. Research discoveries, new knowledge, outputs and outcomes are often not ready for uptake by industry to take forward through product development to the market and patient benefit. New technologies need to be advanced and de-risked. The clinical needs, potential products and markets need to be defined in order to make them attractive for investment, product development and clinical trials by industry.

In the Medical Technologies Innovation and Knowledge Centre (MTIKC) Phase 1, working with industry and clinical partners, we have developed a professional innovation team and a unique innovation and translation process, creating a multidisciplinary research and innovation ecosystem. We have successfully identified research outcomes and new knowledge and created, advanced and translated technology across the innovation valley of death, enabling successful investment (over £100m) by industry and the private sector in new product development. Some products have already progressed to clinical trials and commercialisation and are realising patient benefits. We have established a continuous innovation pipeline of over fifty proofs of concept technology projects.

Over the next five years in MTIKC Phase 2, we will address unmet clinical needs and market opportunities in wound repair, cardiovascular repair, musculoskeletal tissue repair, maxillofacial reconstruction, dental reconstruction and general surgery and diversify our research supply chain to over ten other Universities. We will support 150 collaborative projects with industry and initiate forty new industry inspired and academically led proof of concept projects, which are predicted to lead to a further £100m investment by the private sector in subsequent product development. This will enable a sustainable research and product development pipeline to be established in the UK which will support a £1bn / year industry in regenerative devices beyond 2020.

Potential impact
Economic impact: MTIKC will support the development of a £1bn /year industry in UK, addressing an emergent global market in regenerative devices estimated at £50bn /year. MTIKC will take research outputs at technology readiness level (TRL) 2 and translate them across the innovation valley of death at TRLs 3 and 4. This will be achieved by advancing and de-risking the technology, and defining clinical needs, products, markets and private sector partners to invest in new product development at TRLs 5 to 9 and translate to clinical trials and market. To date MTIKC Phase 1 has demonstrated over £100m direct and indirect private sector investment in the private sector and MTIKC Phase 2 will lead to public and private sector investments in R & D in the UK to support the development and sustainability of a £1bn industry in regenerative devices. The pathway to economic impact includes a strategically focused research and innovation ecosystem based on more than ten Universities in the UK, a dedicated professional innovation team, strong collaborative networks with academia, industry, investors, clinicians, regulators, and NHS and Government agencies. Translation of technology involves a strong multidisciplinary research supply chain, a robust and validated stage-gated innovation process and industry inspired and academically led proof of concept projects, support for patenting, licensing creation, development of spinouts and support for industry collaborations and partnering.

Clinical patient and societal benefits: Society, patients and healthcare providers will benefit from more effective, reliable and cost effective regenerative devices and interventions which address the needs of stratified patient populations with greater levels of precision. Technologies and products supported in the early phases of MTIKC Phase 1, such as self-assembling peptides, acellular human donor tissues and biological scaffolds are already in the market or clinical trials. Enabling technologies- simulation technologies are being used extensively in product development programmes and introduced as international standards. Other new products, technologies and services which will flow from MTIKC by 2020 and beyond.

Transfer of highly trained innovative people and high level skills: Translation and innovation of emergent technologies needs the development and transfer highly skilled people. Technology and scientific training plus innovation and broader skills training is delivered by MTIKC to PhDs through CDTs, to PDRAs through career development programmes and to the wider academic community through specialised workshops. Greater than 75% of our doctoral researchers progress to careers outside academia, with a strong flow of people to our collaborators. Effective collaborative working with industry, either through 300 collaborative projects and 90 POC projects allows the transfer of essential knowledge and skills from university to industry partners. This is supplemented by specialised consultancy advice and access to specialist equipment and skills to industry.

Creation of a more effective pathway for clinical innovation and translation: MTIKC is working with LTHT and LMBRU (see letters of support) on projects to support clinical translation by engaging and training clinical academics and NHS clinicians in early translation. These are important skills and experiences not usually available in the NHS.
Public and patient engagement and influencing policy: This is undertaken collaboratively with NHS, LTHT and LMBRU through their active PPI group. Direct activities with the public are undertaken by the university, with activities in local schools, local and national science fairs. The investigators are also active nationally in both RAEng and EPSRC and regionally in LEP in advising and acting as advocates for the importance of science and innovation.